MRC DTG studentship: Origins of cancer-causing chromosonal translocations

Technical abstract
Chromosomal translocations lead to genes becoming fused together and are frequent causes of many types of cancer, yet these events are not well understood. We hypothesize that the manner by which genes are organized in the cell nucleus will impact how often two genes may form a chromosomal translocation. We have found that when they are active, genes are often found in close proximity in specialised nuclear compartments called transcription factories. This project aims to investigate whether chromosomal translocations can occur between genes when they are engaged at the same transcription factory.